Coventry University And Orbit Group Limited

To develop an innovative compulsive hoarders management intervention toolkit and training programme underpinned by evidence and best practice for use by UK housing agencies.